GATOR – GrAphene Tooling bOaRd

Base Materials Ltd (BML) is primarily a manufacturer of model, pattern and tooling materials
and these manufactured products aligned with a range of distributed ancillary products serve
multiple manufacturing sectors, including aerospace, automotive, motor-sport, marine,
foundry and other industrial sectors. Tooling board suffers from poor thermal conductivity
(leading to extended oven cycle times) and delicate corners and edges are easily damaged
during handling and particularly when tooling components are taken from it. It is our
proposal to incorporate graphene into tooling board in order to improve both its mechanical
and physical properties (particularly thermal conductivity) and make available a novel tooling
board to the market with superior properties.